Telling Tales: Short Fiction in Nineteenth-Century France

The nineteenth-century is a Golden Age of French short fiction, made famous by writers like Mérimée and Maupassant, still widely read and studied today. Yet there has been no recent comprehensive general study of this vast output, and those those that do exist have been constrained by concentration on a single aspect - on only part of the century or one author, and by a preoccupation with the academic question of definition of the genre. But readers do not read stories in order to define them: they read them because stories have tales to tell, points to make, lessons and pleasures to give. This project, for a book entitled 'Telling Tales: Short Fiction in Nineteenth-Century France', will explore the centrality and importance of nineteenth-century short fiction - to ask what themes and means it used, why and how it mattered, and how it was produced, read, and received. Stepping outside the academic question of definition, it will ask why definition became so important, and what that tells us about the status and role of stories, their changing position and importance in the century, and why and in what ways definition should have become a significant means of institutional ideological control. Exploring and celebrating the diversity of French nineteenth-century short fiction via the study of eight broadly chronological but also synchronic fields, it will track the nature, uses and abuses of short fiction throughout the century, and suggest that, so far from being definable (as conventional academic studies imply), it is the very irreducibility and undefinability of short fiction which renders it so vibrant, and which, in fact, 'defines' it, via the endless burgeoning of alternative narrative voices, views, and viewpoints, which characterizes it as the genre which refuses to be silenced or pinned down. In this way, the project will conduct a critical enquiry on the canon of nineteenth-century short fiction, expanding the range of authors and short texts studied, for specialists, students, and general reader alike.